Improved design and damage tolerance of lightweight composite sandwich structures

The key design drivers for the adoption of sandwich structures include high specific stiffness and strength, damping, thermal insulation and excellent fatigue properties by adopting particular constituents and tailored geometric layouts. The PhD project will:
Devise a multi-scale modelling framework for the prediction of the load response and progressive damage and failure behaviour of CFRP sandwich structures.
Provide a high-fidelity experimental methodology combining imaging approaches applied to data-rich analysis of the load response and progressive damage and failure behaviour of CFRP sandwich structures.
Enable novel design concepts for damage tolerant CFRP sandwich structures.
Stimulate your interest in composites and mechanical design to unlock doors for the next-generation of analysis/design procedures and efficient lightweight engineering structures to facilitate Net-Zero sustainability goals.